Rowley Farm Dairies Ltd

John Knox MSc., CSci, FIFST, MCQI, CQP. Dairy Technology Specialist.
John Knox has over 50 years’ experience in food research and production. He started his career at Unilever (6 years) as a microbiologist and then moved to production. He next worked on cheese automation and teaching at the West of Scotland Agricultural College (4 years) before yogurt and soft cheese making at Societe Chambourcy (4 years). Cheese factory management at Unigate followed and then 14 years as Manufacturing Director of Kerrygold on butter, cheese, milk powder, yogurt and fruit juice. He has operated his own business for 28 years, including 10 years running his own artisan cheese company.